Centre for Innovation - SME Engagement Springboard

This proposal is focussed on increasing the impact of high-performance computing in industry. Through a number of activities the Centre for Innovation will work with industry partners to increase their knowledge of high-performance computing, illustrate how it might assist them in their product development or commercial enterprise, and build stronger links into University innovation. The activities will include workshops, highlighting case studies that the industry participants can relate to, proof of concept applications, and appropriately targeting communications materials.

Potential impact
This proposal is focussed on increasing engagement with SMEs and lowering the barriers to use of the Tier 2 HPC facilities. As identified in the report "A Strategic Vision for UK e-Infrastructure" there is potential for UK industry to increase growth through better use of e-Infrastructure, in this case HPC. It is our goal to realise this potential, at least in part, and to raise the use of the Centre for Innovation facilities by industry partners.